Learning Collective Dynamics from Accelerated Quantum Jump Monte Carlo

Future quantum technologies rely on preparation and manipulation of quantum systems, but current setups can achieve only limited control. Improving on this requires modelling these experiments, but number of configurations and long timescales inhibits exact numerical approaches. We will circumvent the former by exploiting symmetries in collective open quantum dynamics for simulations of hybrid systems in quantum optics, and by modifying rare events techniques, we will avoid the latter. We will further use dimensional reduction to identify and model phase transitions in experiments. We aim to propose and verify new experimental settings that could support such phenomena.